ClearMotivation

There is a growing demand for functional foods and beverages that are fortified with Omega-3 DHA and EPA. A recent IFI Council study reported that Omega-3, along with calcium, fiber, and vitamin D, are the 4 best recognized functional food additives named by consumers. The study found that 76% of consumers understand the health relationship between increased use of Omega-3 in a diet and the potential for reduced risk of heart disease. Some of the most common deficiencies found in UK children are Iron, Calcium and Fatty Acids. A recent BBC news report documented how Rickets is now beng diagnosed again in parts of Wales and the UK.